Investigating the mechanism of adrenal insufficiency in individuals with porphyria

Haem is a chemical compound most commonly recognised as a component critical to the production of haemoglobin, which is necessary to bind oxygen in the bloodstream. Haem production involves eight enzymes and a deficiency in any one of these enzymes leads to accumulation of chemicals in the body causing a clinically significant group of disorders known as porphyrias.

They are classified into two types: the first type known as acute, mainly affects the nervous system, and patients present with severe abdominal pain, nausea, constipation, confusion and seizures, which may be life threatening; the second type known as cutaneous porphyria, causes skin fragility and blisters. Acute attacks can be triggered by many conditions, such as surgery and infections, with symptoms being similar to those seen with adrenal failure, where important steroid hormones such as cortisol are not produced.

As well as being the main component of haemoglobin, haem is also essential for the production of enzymes that take part in the production of steroid hormones. Steroid hormones are crucial for the maintenance and normal functioning of the human body, in addition to representing the core element in its fight or flight response to both external and internal stressors. This process takes place in both the adrenal glands (small glands located on top of the kidneys), and the gonads.

Failure of the pathway that leads to production of these hormones due to whatever cause result in a condition known as adrenal insufficiency, which if left untreated could be fatal, particularly, during what is known as adrenal crisis, which is basically a disease state in which the steroid producing capacity of the adrenals does not meet the demand.

Recently, we have discovered severe defects in haem synthesis enzymes giving rise to adrenal insufficiency as well as porphyria even when the patients are not stressed. We therefore think there may be a spectrum of disease in porphyria and many patients may have unrecognised, life-threatening adrenal disease, which could be amenable to treatment with simple hormone replacement regimes.

By utilising cell and mouse models, we will investigate the role of the haem enzymes in normal adrenal gland steroid production and in the diseased state. This will be achieved by creating mutations in adrenal cell lines grown in cell cultures to produce cells that lack the enzymes, we will then measure the levels of different chemicals including cortisol and haem. This will lead to understanding the exact mechanism of these conditions and the level of residual enzyme activity required to maintain normal function.

We hope to go on and measure steroids in patients with different porphyrias to see to what degree these changes are translated in humans. This will allow us to suggest appropriate interventions in terms of adding steroids to their treatment which would be helpful long-term or, alternatively, for those suffering acute crises.

Technical abstract
Adrenal insufficiency (AI) is a genetically heterogeneous condition and the Metherell laboratory has a track record in identifying novel mutations in genes giving rise to it. Recently, we have identified individuals with biallelic mutations in genes within the haem biosynthetic pathway having AI alone or in conjunction with acute porphyria. In heterozygote individuals with porphyria, acute attacks can be triggered by many conditions such as surgery and infections and symptoms are similar to those of acute hypoadrenalism. Homozygous forms of porphyria present earlier, typically in childhood, with more severe disease manifesting scarring/blistering of skin, limitation to finger movements, convulsions and higher morbidity.
Tantalisingly, hormone imbalances/reduced cortisol output have been described in patients and/or rodent models for many enzymes in the haem pathway. We hypothesize that biallelic mutations in haem biosynthetic genes can cause AI and possibly DSD, further, that monoallelic individuals may be susceptible to adrenal crises.
Our key objectives are therefore; to delineate the mechanism causing AI in porphyria, to ascertain the degree of enzyme function needed to maintain adrenal steroidogenesis and to determine whether porphyria treatments could alleviate this dysfunction. We will achieve this by testing the function of specific mutation(s), assessing steroidogenesis, antioxidant reserve and feedback mechanisms in knockdown cell lines and examining adrenal development and function in a Ppox+/- mouse. Expected outcomes are: First clear demonstration that defects in haem biosynthetic pathway proteins ALAS1, CPOX and PPOX can perturb steroidogenesis and cause AI with/without gonadal phenotype, and indication of the level of residual function necessary to maintain steroidogenesis. Beginning the understanding of the mechanism(s) behind it and determining whether the novel treatments with siRNAs e.g. Givosiran could have an effect on adrenal steroidogenesis